The University of Essex and Royal Hospital Chelsea KTP 24_25 R5

To use specialist research methodologies to assess and evaluate the impact of an outreach programme for older UK Armed Forces veterans, and to use this data driven insight to develop loneliness mitigation strategies and supply evidence to help the growth and diversification of income streams for a charity.